Photochemical Approaches to Cyclobutane Functionalization and Cyclopropane Cascade Reactions

This project will investigate the formation and further reactions of small ring systems.
For example maleic anhydride derivatives will be investigated in a variety of [2+2] cycloaddition reactions with a range of alkynes. These cyclobutenes will then be investigated as scaffolds for further elaboration as drug discovery libraries in collaboration with UCB. In a related study amino-cyclopropane derivatives will be investigated as substrates to undergo novel radical cyclisation cascade reactions to generate a range of complex scaffolds as possible drug discovery scaffolds.